Optoelectronic analysis of perovskite and organic solar cells

This studentship is aligned with the EPSRC funded programme grant 'Application targeted and integrated photovoltaics'. It will focus on transient and frequency domain optoelectronic and optical analyses of solar cells and materials developed under this project, and associated computational modelling, working jointly in the Durrant Group in Chemistry and the Barnes Group in Physics. Initial studies will focus on perovskite solar cells, and in particular the impact of intra-bandgap trap states.